Residential Householders trading demand reductions in an online "Generation Game".

We propose to test the willingness of domestic householders to participate in demand side load shedding by having two appliances remotely switched on and off as chosen by us, playing "grid infrastructure". Householders will be stress tested to understand how much inconvenience they are prepared to take for curtailment of their appliances. The potential for electricity fraud will be assessed as part of the study. The viability of the business model will be assessed